The University of Manchester and M&I Materials

To develop, embed and exploit advanced expertise in processing and characterisation of functional ceramics, including dielectrics, varistors and energy materials, to deliver enhanced capability of Silicon Carbide Varistors within surge protection markets.